University of Wolverhampton and Johnson Test Papers Limited

To research, develop and manufacture novel portable reagent test kits for testing for pollutants in water, sewage, soils and gases. Targeting new industrial markets and moving into higher value products.